NUM - efficient, privacy-focused alternative to WWW for storing & retrieving structured data

NUM is an alternative to the World Wide Web for storing and retrieving structured data from the internet. The Namespace Utility Modules (NUM) protocol uses the Domain Name System (DNS) to convert human friendly domain names into machine friendly data like contact information.

NUM makes it possible to dial a domain name instead of a telephone number. This project will expand that functionality so that users can pay a domain name instead of using bank account / PayPal / cryptocurrency details. Each use case (e.g. contact/payment data) is known as a module, modules are open source and can be created by anyone.

NUM is an open standard that domain name owners can adopt independently by storing NUM records in their own DNS. Our NUM Server technology allows anyone to adopt the protocol using a simple, user-friendly interface -- this is particularly useful for people without the technical expertise to edit their own DNS. Our NUM Spider automatically populates the NUM Server with NUM records using public data -- e.g. contact information found on company websites.

This project will allow us to internationalise our NUM Spider so that we can launch the technology to the world. Our vision is to establish NUM as a core internet protocol that hundreds of millions of people use every day, the vast majority of them without even realising it -- just like DNS